Flexible HDR video delivery architecture

Many user studies have clearly shown that of all enhancements introduced by UHDTV (ITU-R Recommendation BT.2020) High Dynamic Range (HDR) is the feature that users most notice. With the rapid growth of video consumption on a wide variety of devices, from traditional televisions to mobile devices, there is a challenge to deliver the same enhanced viewing experience that HDR video has to offer, to every device whenever and wherever the content is being watched.
To achieve the full potential of HDR video, it is important that all the dynamic range that was captured or generated, eg. by computer graphics, is delivered to the display device. This can provide great flexibility in which the lighting of each pixel can be manipulated at the display to ensure the best quality overall for the image whether it is displayed directly on a HDR display or tone mapped appropriately onto a LDR display. In particular the pixels can be manipulated to best suit the current scene content, any creative intent, the actual display properties and ambient light conditions.
This PhD will investigate the capture, transmission and delivery of HDR video along an end-to-end pipeline and develop and validate a flexible delivery architecture to ensure an enhanced viewing experience is delivered to the user no matter which device the content is seen on, or the ambient light conditions under which the content is viewed.